Integration of home-monitoring of macular disease in NHS

This project is to drive the development of a technological system and corresponding patient pathway to allow AI-driven home-monitoring of vision for patients who would otherwise have had to come for in-person hospital eye clinic appointments, specifically for those living with macular disease. This project will develop diagnostic biomarkers from app data and research ways to optimise their uptake in the NHS and beyond. This will increase both the environmental sustainability and the financial sustainability of the NHS. This responds to the acute COVID challenge that we now need to triage/monitor vision away from hospital clinics. The mass cancellation of in-person appointments means that our patient population face sight loss if a deterioration in their condition is not picked up early enough in time for treatment. In the project we will work closely with Nottingham hospital, City University and with charity Macular Society. The proposed project isn't just about developing connected and clever technology, but it's about co-designing with patients and their families, and doctors, nurses and hospital administration systems a brand new digital pathway of care that will revolutionise the experience of eye care for all of us when we need it.